Interactions between manner salience and discourse context in English and Bulgarian

Event-framing typology and manner salience in English and Bulgarian. The first part of the thesis will set the stage for later contents by characterising the two languages I am working with in terms of their typological belonging and manner salience.
Discourse context effects. This is the main part of the thesis in the sense that there has been no previous work looking at the relationship between manner salience and discourse context. Each chapter will focus on a different aspect of context and examine its relation to manner salience in both English and Bulgarian.